Development of an innovative respiratory training device

The company is developing an innovative respiratory training device which will increase the difficulty, and therefore impact, of the end user’s existing exercise routine. It is achieved by restricting the airflow available to the user. The advantage of using a device to restrict airflow during exercise is that the reduction in available airflow has certain physiological benefits on the user’s fitness and athletic performance. To date the company has developed an innovative product design through a collaboration with a leading UK University and research organisation. This product design improves on the current state-of-the-art respiratory training devices. The project will further develop this through planned research, product design, prototyping, scientific laboratory testing, focus groups and compliance / safety testing. The outcomes of the project will be the validation of the technology used in the product and a final prototype. This prototype will be used to leverage external investment, such that the product and wider business can be launched in the UK and overseas. The design of the product is such that it can be used in conjunction with a range of sports and exercise routines. Such a diverse product appeals to a large market of consumers, such as those who take part in running, cycling and many other sports and exercise activities.